Wearable charging holster to extend rail staff mobile device battery life.

Many field based service sectors such as rail, police forces, healthcare and security providers employ large numbers of field-based Staff. These employees are highly dependent on mobile devices to communicate, obtain information and perform their duties effectively, and they are finding that their smartphone devices do not last an average working shift. This creates a tangible operational problem to these businesses and there is a clear demand for a solution that current battery charging products do not fully provide. Graystone Wearable Tech Ltd are developing a wearable, automatic wireless charging holster that addresses this need. The device has a number of differentiating features including an integrated wearable leather enclosure, a unique proximity based automatic charging trigger technology and USB charging a second device. Initial target customers will be UK train operating companies and subsequent opportunites exist in global rail markets as well as other sectors mentioned previously. Self-funded work to develop early prototypes has proven the feasibility of the concept and the proposed project will build on this to develop a prototype robust enough for testing in a rail operational environment, confirm that the unit design solves the business problem and that the units are reliable and ergonomic. If successful the project will enable us to attract the investment needed for the development of a full commercial version, as well as to develop the business capability to support a full route to market.